Birmingham City University and Managed Enterprise Technologies Limited

To enhance cybersecurity defence for the online community with Data Analytics, Artificial Intelligence and Machine Learning techniques and to extend this capability to smaller enterprises.